University of Lincoln and AttoLife Limited KTP 24_25 R1

To enhance kinship testing through the innovative application of SNP analysis, to improve accuracy and reliability in biological relationship determinations.